Linking morphology and rheology for structured fluids

For the manufacture of commercial structured fluid products such as detergents and shampoos, a multiscale approach is essential so that the rheological properties of these products can be obtained while the microscopic structure of them is taken into account. The relationship between the liquid microstructure and its flow properties can be obtained by using a mesoscopic method as Dissipative Particle Dynamics.
The PhD project will develop a procedure to obtained the viscosity of different morphologies of common surfactants/water systems. The overall aim is to use DPD to establish structure-rheology relationships for structured fluids. The project is funded by Unilever via an ICASE award.